Ptolemy's Letter to Flora in its second century context

My research will focus on the mid-second century Roman intellectual Ptolemy and his Letter to Flora. The letter deals with some of the major issues of the second century Christianity: the validity of the Old testament scriptures and its law for Christians, and the identity of God in view of these very questions. By considering Ptolemy's thoughts on these issues within their wider intellectual context, I will investigate how Ptolemy fits into the diverse phenomenon of ealy Christianity and the wider Christian and philosophical thought of the second century. Ultimately, I will reconsider the usefulness of the term 'Gnosticism' and try to move beyond the heresy-othodox binary.